The psychological and emotional factors relating to self-injury for young people with complex needs

Beverley's proposed research holds much potential for practice related work supporting young people with complex needs, but also as a contributing to the existing literature. Her work fits within the ESRC strategic priority area of mental health, in particular the ways in which social, psychological and environment factors influence and contribute to the self-injurious behaviour of young people with complex needs. Academically, her research is likely to contribute to the growing body of work that is situating self-injury by people with a learning disability into the mainstream discourse stress and distress, rather than it being ascribed to biological functions. This presents important guidance for interventions for young people who self-injure - potentially challenging the pharmacological and behavioural interventions that are currently often prescribed, and shifting the focus onto psychological support.